Chemometric histopathology via coherent Raman imaging for precision medicine (CHARM)

The CHARM project aims to radically transform the cancer diagnosing process and bring the emerging field of digital histopathology to the next level, introducing a novel technology for tissue analysis, capable to measure the molecular composition of the patient tissue samples and to recognize and classify the tumor in a completely label/stain-free way. The instrument, integrated with artificial intelligence (AI), will offer to histopathologists a reliable, fast and low-cost Clinical Decision Support System (CDSS) for cancer diagnosis and personalized cancer therapy. We will develop a Class C, (IVDR, In-Vitro Diagnostic Regulation) medical device consisting of a turnkey low-cost broadband Coherent Raman Scattering (CRS) microscope (enabled by our patented graphene-based fiber laser technology), named the Chemometric Pathology System (CPS), integrating an AI module based on deep learning, statistics and machine learning. The CPS will be capable of automatically analyzing unstained tissues, providing fast and accurate tumour identification (differentiating normal vs neoplastic tissues) with accuracy >98% and final tumour diagnosis prediction (differentiating and grading histologic subtypes) with accuracy >90%, thus offering to the histopathologist a decision tree compatible with existing clinical protocols but with biomolecularbased objectivity and reduced time to result (TRL6). We will develop a robust business case for the application and ensure the project continuation to higher TRLs and the final market entrance. This proposal builds on the results of the ERC POC project GSYNCOR.no project summary.